Genetic improvement of rice - evaluating African germplasm which can contribute to sustainable production of rice in future climates.

The rice species Oryza glaberrima was domesticated in Africa 2000-3000 years ago, independently to the cultivation of Asian rice Oryza sativa. O. glaberrima retains many properties that are specific to challenging African conditions of soil and climate, including limited water availability, abiotic stress, pest and diseases (Orjuela et al 2014, Albar et al. 2003, Linares 2002). Identification of genes underlying these beneficial traits may provide novel genes for translation into crop breeding programme.